A mobile application delivering holistic digital therapeutic support for women's gynaecological health

Throughout their lifecycle, women face various gynaecological challenges, ranging from pelvic pain to menopause. These issues impact physical and mental wellbeing, and health-related quality of life (QoL). Endometriosis, for example, affects 10% of women, causing debilitating pelvic pain and depression, whilst menopause encompasses 40+ symptoms, including anxiety and poor sleep. Optimal health outcomes require holistic, multidisciplinary support and careful symptom monitoring - however, this is expensive and rarely delivered, creating an opportunity for a cost-effective solution. At £1.8Billion, the UK market opportunity is large, and growing 15.38% CAGR.

This project delivers a patient-facing mobile application that provides holistic, digital therapeutic support for common gynaecological conditions. Targeting women aged 18-65, our first use-cases are chronic pelvic pain and peri-/menopause. We reach end users through partnerships with GP practices. Our application will utilise a conversational interface to evaluate user needs across various dimensions, curate a personalised programme addressing key priorities (e.g. sleep, mood, pain), then guide the user through this 12-week digitised programme, with daily reminders and in-app activities. The app will collect patient-reported outcome measures, offering real-time feedback and enabling GPs to monitor patients remotely. This project takes our product from Technology Readiness Level (TRL) 4 to TRL 6\.

This is a revolutionary approach to managing the multi-faceted nature of gynaecological health. Current solutions track the menstrual cycle only, and fail to meaningfully relay information back to providers. Our solution enables granular, real-time tracking of important gynaecological health outcomes; it optimises information exchange between patient and provider and facilitates remote monitoring.

For individual women the impact will be improved wellbeing and QoL. 24% of women's work absenteeism is due to gynaecological health, costing the economy £20.2Billion/year. Our project addresses this societal problem by reducing work absence, and increasing productivity. It helps GPs manage women locally, thus easing NHS burden, and addresses health inequality by increasing accessibility for underserved populations.

Following the award, we will develop and test the consumer application, integrate it with our existing operator dashboard, and disseminate it across a broad patient population. We have three practices ready to test, and will use outcome data to evidence ROI, aiming to convert pilots to paid contracts. Our vision is to become the gold-standard platform that partners with healthcare providers globally to offer holistic, digitised gynaecological support. In doing so, we wish to meaningfully address gender health inequity, foster sustainable change, improve wellbeing, and create a more equitable world for women.